BMW-UK-BEV

Currently eMobility is transforming from niche to mainstream worldwide. Nearly all OEMs published their roadmaps to a more electrified portfolio. BMW-UK-BEV aims for electrified powertrain solutions enabling full replication of ICE vehicle-ranges. The Team develops a new UK supply chain for batteries addressing UK Government targets for industrial growth, generation&safeguarding jobs and transformation of industry to support zero-emission-mobility.

Core deliverables

* Batteries compensating ICE vehicle range
* High-value Batterysystem ready for low-volume production
* Lightweight performance plastic components
* Environmentally friendly dielectric fluid enhancing performance
* Establish a value chain
* Positive outcome to UK GDP
* Contribution to the transformation of industry to zero emission transport